Massive MIMO for Future Wireless Communication Networks

The spectrum crunch is a global phenomenon, where wireless networks constrained by scarce spectrum resource cannot keep pace with the explosion in mobile broadband use, particularly at a time when smartphones and tablets are becoming even more prevalent and heavily used. Every new opportunity has to be maximally exploited to cope with this spectrum deficit and meet the demands of explosive broadband usage by pushing more data through existing spectrum. Massive multiple-input multiple-output (MIMO), an advanced antenna technology only developed in 2010 offers one such opportunity. Massive MIMO enables a sparse infrastructure network, whereby a single base station (BS) is powerful enough to eliminate inter-cell interference through highly directional beamforming, and hence avoid the need for any cell-to-cell coordination. Initial work, particularly the experiments in have demonstrated the feasibility of massive MIMO. However, there is still lack of insightful understanding of the fundamental limits of massive MIMO, and also there is a large gap in the performance evaluation of massive MIMO under ideal and non-ideal practical conditions. The aim of this project is to establish a unified theoretical framework for the fundamental limits of massive MIMO with various practical constraints, and develop sophisticated signal processing algorithms to realize the concept of massive MIMO in realistic environments. The novelty of this project lies in the fact that advanced mathematical tools, such as random matrix theory and stochastic geometry, will be used to capture the dynamic nature of multi-user wireless channels. Sophisticated signal processing methods, such as game theoretic algorithms and compressed sensing, will be applied to massive MIMO in order to combat the practical constraints, such as frequency selective channel fading and limited channel feedback.

Potential impact
The total radio spectrum market was worth £52 billion a year according to the Analysys Mason report, and mobile broadband has been identified by as "essential to creating jobs, growing our economy, and a key part of ensuring that Britain wins the global race", since advances in mobile networks will create new opportunities for innovative applications, services and devices. In particular, wireless communications has been recognized as the key enabling technology for the vision that many sectors from health care to energy to transportation have the opportunity to be transformed, by the availability of affordable, reliable, and high-speed connectivity to the Internet. Massive MIMO, the focus of this project, is a promising technology to revolutionize future mobile networks. A successful outcome will pave the way for its use in the next generation of wireless systems as a cost-effective and energy efficient solution with much higher data capacity due to the use of multiple antennas. The objectives of this project fall naturally into the research areas of digital signal processing and radio frequency communications, which are highlighted for growth by EPSRC. In addition to practical solutions, the project also seeks insightful understanding of massive MIMO facilitated by various mathematical tools, which means that this project brings a close interaction between two research themes, information and communication technologies and mathematical sciences.